The University of Essex and Community360 KTP 22_23 R4

To introduce a new tool which will improve the efficiency and management of small grants made to other charities and lead to greater societal impact.